A tradition at risk? Vernacular thatching in the Highlands & Islands and its shared heritage throughout the Inner & Irish Seas

This research will study thatching traditions of the regions surrounding the Inner and Irish Seas, to establish whether a shared identity can be found in its vernacular architecture. Through the lens of intangible cultural heritage, it will seek to understand and value thatching as a form of culture in its own right, by taking a holistic view of the craft from field to roof, as well as how skills are passed between craftspeople and generations. By understanding shared heritages and current challenges in an interregional context, the research hopes to build resilience in what is currently an 'at risk' craft.